Weather-induced single point of failure assessment methodology for railways

The rail sector is of great and growing importance to the economic and social functioning of the UK. Passenger usage has increase by over 50% compared to 2002-2003, with the amount of freight carried growing at a similar rate (Office of Rail Regulation, 2015). In maintaining a reliable service, Network Rail (NR) faces the twin challenges of responding to the impacts of weather events on a day-to-day basis whilst planning and implementing long-term adaptation work. Of critical importance to informing targeted cost-effective actions at both timescales is a better understanding of what the DfT Brown Review (2014) termed 'single-points of failure': critical sections of the rail network which have large scale impacts for society and economy, as exemplified by the collapse of the Dawlish Sea Wall in February 2014.

This project aims to produce a transformative data-driven approach to map the criticality to weather-induced natural hazards as a fundamental step in both improved extreme event management and climate change adaptation prioritisation. Key to this is an expert-led metric for network criticality which can be used to identify the most critical locations on the network. This will allow NR to determine where adaptation work will have optimal benefit, whilst also aiding the allocation of resources and operational decisions during extreme events, reducing disruption-related costs and improving service to customers. The project has the following objectives:

1. Define the key determinants of criticality from Network Rail's perspective.
2. Formulate a criticality metric based on the determinants identified in objective 1.
3. Demonstrate the metric on a Network Rail route and identify network-critical sections of track.
4. Elicit views on implications for adaptation actions and extreme event management.

The results are designed to be applicable to the entirety of NR's network and would inform decisions made on the 20,000 miles of track and 2,500 stations that NR owns and operates. To be cost-effective, the utilisation of the metric will need to enable a reduction in network disruption of around 0.1-0.2%, achieved through smarter allocation of resources/adaptation actions to those areas where the consequences of weather-related incidents in terms of network disruption is greatest. We believe that by integrating the results of this project into the existing NR systems described above, the company will be able to target conservatively a reduction of 3-5% of weather-related disruption, which would yield annual savings of £1.5-£2.5 million. These direct savings to NR would be multiplied further by the full economic savings to UK PLC, contributing to improved national productivity, and would also have impact on non-monetised benefits to society through more resilient mobility.

Keywords: extreme weather; climate change; rail transport; disruption; resilience; business continuity

Potential impact
The project results have two distinct but related levels of application and impact within Network Rail. Firstly, the results will feed directly into the decision making-process involved with the response to forecasted hazardous weather. This will be enacted primarily through integration with the EWAT (Extreme Weather Action Team) system, enacted when extreme weather warnings are issued. The additional resource of mapped network criticality will allow the likely impact of weather-related incidents in the area at risk to be ascertained in a quantified format, allowing NR to allocate resources to those locations from which delays propagate widely through the network.

Secondly, the metric would feed into the wider adaptation prioritisation process e.g. the identification of areas where high natural hazard risk, high network criticality, asset condition and additional stress from climate change necessitates proactive adaptation outside of the existing maintenance/renewal cycle. This information will incorporated into the adaptation process through future iterations of the recently launched Route Weather Resilience and Climate Change Adaptation Plans: industry-leading 'live' documents synthesising current knowledge on risk and inform practical adaptation actions. Importantly, the information will be camped in national importance rather than solely route importance, allowing NR to coordinate work which will have the greatest impact on overall delays.

The results are designed to be applicable to the entirety of NR's network and would inform decisions made on the 20,000 miles of track and 2,500 stations that NR owns and operates. To be cost-effective, the utilisation of the metric will need to enable a reduction in network disruption of around 0.1-0.2%, achieved through smarter allocation of resources/adaptation actions to those areas where the consequences of weather-related incidents in terms of network disruption is greatest. We believe that by integrating the results of this project into the existing NR systems described above, the company will be able to target conservatively a reduction of 3-5% of weather-related disruption, which would yield annual savings of £1.5-£2.5 million. These direct savings to NR would be multiplied further by the full economic savings to UK PLC, contributing to improved national productivity, and would also have impact on non-monetised benefits to society through more resilient mobility. Moreover, the project has the following expected impacts:

1. Elicitation and formalisation of critical and previously untapped tacit industrial knowledge that will feed directly into better decision-making
2. Provide an approach for assessing network criticality allowing NR to understand vulnerabilities to their network in a rigorous manner grounded in their needs.
3. Identify critical locations the where short and long-term resilience-building measures should be applied.
4. Reduce Schedule 8 fines (paid by NR due to poor performance on their part) through improved decisions on extreme event management and long-term adaptation
5. Contribute to bridging the gap between route considerations and national-scale impacts
6. Develop a vision for cost-effective adaptation by formulating a blueprint for the incorporation of further layers in the risk mapping process